HandHygieneBots: Improving Handwashing Behaviour for School Children Using a Social Robot

This fellowship aims to develop a social robot as an agent for persuasive technologies that can autonomously interact with people and effect positive change on their behaviour. Currently, social robotics research predominantly takes place in the developed world. Also, real world deployment of social robots is rare, with more than 75% of research done in a lab without considering real world impact.

Conversely, rural populations in developing nations constitute nearly half of the global population, yet investigations into the influence and perception of social robots within these communities have been significantly lacking, which leaves a big scientific gap in the field of social robotics. To bridge this gap, my focus is on hand hygiene as an initial context where social robots hold the potential for profound impact in both developed and developing countries.

Globally nearly half a million children die every year due to diarrhoea and respiratory diseases, handwashing with soap can save 50% of these deaths. In recent times, the importance of handwashing has been further underscored by the advent of COVID-19, where effective hand hygiene emerged as a pivotal public health intervention in curtailing virus transmission.

In this fellowship I propose a novel method of hand hygiene intervention by developing a social robot to monitor and encourage hand washing behaviour for children in schools. The research development methodology will involve: (i) an interdisciplinary approach combining behavioural science and strategies for human factors engineering to develop the behaviour of the social robot; (ii) a user-centered and co-design approach within the target population and stakeholders; and (iii) empirical studies to investigate the impact of a social robot on handwashing behaviour and sustainability.

The outcomes of this research will contribute towards informing the design of future social robots, especially in support of large scale health care interventions.